Probabilistic Model Checking Techniques for Drone Swarms

We will investigate the use of probabilistic model checking techniques to verify drone swarm systems. This will involve extending these techniques to enable modelling of systems where the size is potentially unbounded and not known at design-time. We will also develop tools that implement these techniques and demonstrate their applicability on protocols from swarm robotics.

Robotics and modelling